Omnicient. A Reverse Logistics Solution

Trivaeo Cloud Services Limited is a UK-SME specialising in Software and Reverse Logistics. Trivaeo was founded by David Claxton and Pat Graham who aim to provide a sustainable solution that will reduce the environmental impact of the high levels of returns. Trivaeo proposes a reverse logistics UK-wide eco-system for manufacturers/main retailers, resellers, logistics, and customers, which has the potential to halve pollution and double revenues achieved from returns. The logistics of returns is complex and has a significant environmental impact, with 10x more greenhouse gasses being spent on these operations than required and a high proportion of returned products ending up in landfills. COVID-19 has exacerbated the negative environmental impact of returns by driving the immediate need for even more online sales and has a had long-term impact by destroying bricks and mortar shops. Trivaeo will produce an online reverse logistics platform supported by mobile applications that recognises the required processes to return/resell any item purchased online. The Trivaeo solution is novel. The technology used is leading edge. Using the latest open banking regulations to speed refunds, "Blob" storage and big data analysis to track return requests and distribute pick-ups to local couriers and Artificial Intelligence to match Unique Product Codes (UPC's scanned onto a mobile app) to the items being returned and list for re-sale 10x faster than currently possible.